MaxBio - Maximizing Conversion Yields in Biorefining

Technical abstract
MaxBio will improve conversion yields from plant biomass into biofuel and chemical products, focusing on sugar production, sugar release and sugar conversion. By taking an holistic approach to increase yields across the whole process, and deploying novel multifactorial experimental design to combine improvements at various stages, we aim to transform process economics for biorefining. Targeting industrially relevant products including fuel butanol, expert UK academics will improve conversion yields at each processing step but more critically optimise yields across the entire process chain. Project deliverables include integrated process concepts for target products that have been validated at bench-scale. We will first maximise sugar yields from cereal straw, then optimise yields for novel pre-treatment, saccharification and fermentation technologies. Finally we will determine process economics, calculate reductions in greenhouse gas emissons and quantify societal benefits.

Potential impact
As described in proposal submitted to IUK